University of the West of England Bristol and Hydrolize Limited

To develop a chemical free, plug and play mineral water filtration system for global deployment in high volume and high value swimming pool markets.